Aston University and PrecisionLife Limited

To develop a novel IoT edge analytics platform for recording human or animal activity using complex analytics to interpret signal data locally and provide real-time contextualised responses; providing secure and personalised monitoring of e.g. vulnerable people, using low-cost IoT devices.